Chemical microscopy and spectroscopy of live stem cells

Fluorescence microscopy is the most widespread form of imaging of cells and tissue, yet has many drawbacks. It needs a dye molecule to be added to cells, or genetic modification of cells to produce fluorescent proteins, so is intrusive and perturbs the function of the cell. Furthermore, these fluorescent ?tags? can only be attached to a small fraction of molecules within the cell. Raman spectroscopy is able to identify different molecular bonds by exciting vibrations with laser light, and as molecules contain various bonds, each molecule has its own ?fingerprint? spectrum. The only drawback with this technique is the low signal levels, but a new form of Raman imaging which is in its infancy in the UK, produces about 100,000 times more signal. This enables high speed chemical imaging tuned to any molecule. So now all types of molecules can be identified within the cell ? this promises to be more revolutionary than fluorescence imaging.
This technique will be applied to the study of stem cells. These cells have massive potential in medicine, as they can divide endlessly, and can turn into any of the 200 types of cell in the body. This project will concentrate on the production of liver cells from stem cells, offering life saving potential as an alternative to liver transplants, which are limited by availability of donor organs. We will use spectroscopy of light to identify types of cell, and monitor in real time how stem cells turn into liver cells with the new high speed Raman (chemical) microscopy. By understanding how stem cells turn into other cells, we can control this process and make it more efficient.

Technical abstract
CARS microscopy is a form of visible light imaging, and is set to revolutionize biomedical imaging. It has a number of benefits over fluorescence microscopy, in that it can be used to identify any type of molecule, and crucially requires no modification to cells. This new form of high speed microscopy can map any type of molecule from its vibrational spectrum. In this project, we will acquire the first high quality images of live stem cells and monitor the process of differentiation into liver cells. This technique offers a unique real-time chemical perspective, which will be invaluable in improving the efficiency and reliability of differentiation. Hepatocyte transplants or bioartificial liver devices have been proposed as an alternative treatment to whole organ transplants, as the liver has a large capacity to regenerate if supported during the acute injury stage. Such intervention would allow time for the individual?s liver to recover and regenerate and would reduce the requirement for whole organ transplants. This is particularly important as the supply of donor livers is reducing as the demand for liver transplants is increasing.